Spiky Ag Nanoparticles for Super-Efficient Antibacterial Surface Coatings

Silver (Ag) nanoparticles have gained popularity for use in medical devices, washing powders
and water treatments largely due to the emergence of resistant bacteria (superbugs) and the
resultant reduction in the effective number of available treatments. However concerns have
been raised due to the high concentrations required including the lack of available Ag
resources and associated toxicity levels. LIG Biowise’s aim is to reduce the level of Ag
exposure by developing a novel method to produce spiky nanoparticles.